University of Strathclyde and The UK Offshore Energies Association Limited KTP 24_25 R5

To increase in-house economic knowledge to better serve the energy transition by examining the capability and capacity of UK energy supply chain and providing a way forward to enhance its strategic role in building a net zero future, growing the economy, and providing a generation of new job opportunities.